IMAGING, CHARACTERISATION AND ADDITIVE MANUFACTURE OF CARDIOVASCULAR PHANTOMS.

My previous research in biomedical engineering has concerned the mechanical properties of cartilage, and the pathology of osteoarthritis. Better understanding the mechanical properties of biological materials is paramount for accurate diagnosis of the severity of a disease, and the implications it may pose to the function or deterioration of relevant tissue or organ, as well as better estimating the chances of a total failure of the organ. Analysing and accurately modelling a tissue or organ can also aid the design of biological implants, for example the production of valve replacements which mimic the function and strength of a natural valve. The ability to combine these disciplines of mechanical testing and implant design, along with relatively new manufacturing techniques (such as additive manufacture) poses a fantastic opportunity to design patient specific implants or phantoms, both geometrically and mechanically - a possibility that I find fascinating. My aim for future research is to further current knowledge and understanding of the mechanical properties of biological materials, with the overall aim of contributing valuable research towards improving pre-clinical testing and implant design.